Encouraging accessible conversations using sound scene monitoring and IoT-based nudging

The impact of hearing loss can be devastating, both for the individual and their family and friends. Hearing aids can help by amplifying quiet sounds enough to be heard, which works well for watching TV and having a one-to-one conversation in a quiet place. However, many everyday environments are inherently noisy. Hearing aid technology is advancing all the time, but it is not yet sufficient to solve the "speech-in-noise" problem. Struggling to follow a group conversation in a café or restaurant is frustrating and leads to a sense of social exclusion. This can often result in an individual opting out of social situations altogether, causing isolation, loneliness and even accelerating the onset of dementia.

The project aims to develop technology-assisted strategies which will help hearing impaired people to fully participate in group conversations. The difficulty of hearing well in a listening situation is affected by several factors, including the acoustics of the room, the locations of noise sources, the spatial configuration of the conversation participants and their group dynamics. The project will create easy-to-use tools which enable anyone to choose a good venue, sit in the best seat and provide real-time assistance to the group to help them talk in a manner which is accessible to the hearing-impaired person.

The project will exploit recent advances in machine learning and readily-available Internet-of-Things devices to understand sound scenes. Through user engagement and rapid design iterations it will develop appropriate "nudge" interventions which subtly guide the conversation participants to adopt more inclusive behaviour.